Scalable Probabilistic Machine Learning

In this
statement, I will first identify the goals of probabilistic machine learning in a modern
setting and then I will describe the approach I seek to use during my PhD. Specifically,
I will focus on how to characterize complex (multimodal) distributions in variational
inference using flexible, data-driven techniques, leverage information geometry concepts
to improve accuracy in the learning process and how to obtain scalability by combining
parallelizable inference techniques on partitioned data with recent, state of the art
marginal likelihood approximation methods

Machine learning